Coupling of micro- and macro-scale processes in the Earth’s magnetosheath

One of the current grand challenges in solar system research is understanding how the variety of plasma processes in space in interact together to shape the environment that we see. One region of particular importance to us is near-Earth space, which is a complex and dynamic environment containing multiple processes at a variety of scales occurring simultaneously. The Earth’s magnetosheath, the plasma region between the bow shock and magnetosphere, is particularly important to understand as it modifies and controls the solar wind before it impacts the Earth’s magnetic field. It is also a prime example of this complex interaction between processes and different scales, from the large scale bow shock geometry (creating quasi-parallel and quasi-perpendicular regions) and magnetosheath structure (where flows are compressed, heated, and diverted around the Earth’s magnetic field) to transient structures such as magnetosheath jets (dynamic pressure pules that fill the magnetosheath to varying extents) and small-scale structures such as magnetic reconnection at current sheets, instabilities that generate plasma waves, and kinetic plasma processes that heat the plasma.
The NASA Magnetospheric Multiscale (MMS) mission offers a unique and timely opportunity to understand precisely how these processes behave and interact, due the availability of its recent (2023-24) “unbiased magnetosheath” campaigns, which produced a comprehensive high-resolution dataset covering all regions of the magnetosheath that was not previously available. This allows, for the first time, the coupling between large- and small-scale magnetosheath processes to be understood, providing an important advancement in our understanding of near-Earth space.
In this project, we will use the unique expertise of the team to employ recently developed techniques that make use of the new high-resolution MMS magnetosheath campaign data to understand how magnetic reconnection contributes to the magnetosheath energy budget, how it heats the plasma particle species differently, how this varies under different large-scale magnetosheath conditions (including during jets), and how it impacts the magnetosheath structure and variability. We will similarly investigate plasma instabilities, to determine how and why they vary under different magnetosheath conditions, how they interact with jets and magnetic reconnection, and how they contribute to magnetosheath heating and structure. Finally, we will use innovative methods to study the kinetic plasma mechanisms that lie at the heart of these processes to understand the full picture of the complex interaction between these multiple processes and scales.
This project is highly feasible to carry out, as it involves an experienced team that together cover the range of expertise in studying the magnetosheath, the plasma processes it contains, and the MMS datasets, and it makes use of techniques and datasets which already exist, making the project low risk. The project is important as it addresses many of the major open questions that have been highlighted as being significant by the research community, for example in the STFC Science Challenges and the most recent (2022) STFC Roadmap for Solar System Research.